Maximising usage of Chameleon Ultra II laser system

The Chameleon Ultra II system delivers nanojoule optical pulses at 80 MHz repetition rate and covers a tunable wavelength range from 350nm to 4000nm using a variety of outputs. The system currently enables a range of experimental research activities in the field of ultrafast nanophotonics, which includes the spectroscopy of nanoscale photonic elements such as plasmonic nanoantennas, integrated photonic waveguides and novel nanomaterials. The laboratory brings together a wealth of expertise in experimental nanophotonics which has been developed over a number of years by the PI and which includes microscopy and spectroscopy of individual nano-objects (nanoparticles, nanoantennas) with sizes in the range 10-1000nm, pump-probe techniques and integrated photonics characterisation. The group has recently developed a new characterisation tool of photonic chips using an Ultrafast Photomodulation Spectroscopy technique. This collection of capabilities is unique in the UK and would be of interested for a range of users working in the area of photonics and nanostructures. This project aims to open up the ultrafast laser equipment for users who currently do not have access to comparable capabilities in their own laboratory. Research services will be provided by a research associate who will actively support users in setting up ultrafast optical experiments.

Potential impact
The access to equipment for users is additional to the existing grant portfolio of EPSRC and has the potential to augment impacts resulting from funded research projects. This will include the potential of additional studies underpinning new materials and devices fabricated in other projects, with examples in battery technology (EP/N024303/1) and silicon / germanium integrated photonics (EP/L00044X/1). The knowledge generated by ultrafast laser experiments will allow rational design of improved structures and would result in the enhancement of performance, which could significantly increase the impact of these projects on society in prosperity outcomes such as Connected Nation and Resilient Nation. Our Pathways to Impact include periodic workshops presenting an overview of the output of user activities. Evaluation of impact and outcomes generated by the user base will be conducted to measure the effect that the equipment sharing has on society. Outcomes will be publicised through a number of channels both within the University and externally to the broader community and press. In addition, the grant will provide substantial enhancement of the expertise and skills of users and their research staff, who will receive training and will be exposed to research involving cutting edge laser techniques which will increase their value to society.